Safety-aware learning in real-world robotics with Gaussian processes

Robot systems continue to play a major role in enriching and the improving the quality of human life, automating manual labour for work that is too dirty, dull or dangerous for humans to perform. Furthermore, machine learning techniques such as deep reinforcement learning have consistently diversified the set of tasks that these robots can now accomplish, outperforming specialised, semi-autonomous robots which are typically hand-engineered for controlled environments. However, the standard paradigm used by deep reinforcement learning algorithms in learning robot behaviours produces brittle solutions that struggle to generalise outside the training environment. Also, the learning procedure used is inherently unsafe, requiring agents to execute random actions, and partially-trained policies in order to improve the current estimate of the target policy. Other safety issues occur 'post-deployment' where reinforcement learning policies choose erroneously optimistic actions when faced with unfamiliar, out-of-distribution state configurations. The proposed work, aims to address the safety issues that arise when deploying deep reinforcement learning techniques to physical robot systems by investigating constraint-aware learning approaches that learn optimal, yet robust policies without risking system safety and instability.